Proposal for STFC support for International Astronomical Union Division J (Galaxies and Cosmology)

The UK has had an important success in securing elections of President (CP) and Vice-President (SS) of the International Astronomical Union's Division J on Galaxies and Cosmology, each for a term of three years.
We therefore request some travel funding (£3k/year for each of CP and SS), and a very nominal shard of staff time each (CP: 0.05 FTE, SS: 0.03 FTE) so this can be allocated within our university workload models. Through this, STFC would be able to ensure UK visibility and prominence in the activities of this very large IAU Division, and link/combine IAU initiatives in development and diversity with STFC's own reporting and activities. The travel funding would enable stronger UK representation at the next IAU General Assembly, and by funding attendance at NAM each year STFC will also facilitate greater engagement of the wider UK community with the IAU.